EV-elocity

This project and our consortium of partners will focus on the business models which will enable the sharing of the value V2G can bring to the grid, local and regional businesses and of course the consumer. Ultimately we are looking to define and test scaleable business models which will link our technology ( existing and new) to a range of new service models. Our partners are ATKearney, Cenex, e-Carclub, Warick University,University of Nottingham, Honda, Slamjam, Nottingham City Council, Leeds City Council, Forward Utility. and a mix of local SME's.

We will take an airport such as (Liverpool John Lennon Airport or Gatwick)as our primary demonstrator for 100 EV's connected and parked at the Airport and enable them through our technology to be used as an aggregated battery storage. The consumers of the vehicles will be able to monetise through the trading to the grid and our App will allow them full control of these parameters of trading.

The output of the project is to help the current and future EV consumers monetise their investment while accelerating the take up of EV's in UK through this trading monetisation. Our V2G solution will be EV car maker agnostic and will inform the necessary scale from the 100 demonstrator to large scale deployment across the country and Internationally.